Novel membrane electrode assembly for next generation direct methanol fuel cells

Limits in the power and durability of lithium ion and polymer battery technology are being reached. In parallel, our desire for portable electronics of longer runtimes, fast recharging and greater durability is increasing. Eksagon will re-engineer membrane electrode assembly, paving the way for the next generation of energy efficient Direct Methanol Fuel Cells.